Enabling Net Zero Emissions Targets through Post Combustion Capture (PCC) of CO2 Using Amine-based Emerging Technology

Enabling Net Zero Emissions Targets through Post Combustion Capture (PCC) of CO2 Using Amine-based Emerging Technology